Developing a tool-kit of genetic resources and understanding of male fertility for effective cereal breeding

This studentship falls within the STEM area focusing on Biotechnology and Biosciences; it aligns to the UK Industrial Strategy by "capitalising on UK strength in Biotechnology" and will assist in building the UK Bioeconomy by further strengthening knowledge and skill development in the areas and application of plant breeding approaches, knowledge and germplasm resources. This will serve to increase UK productivity and competitiveness in Agriculture and Crop Production, and the Bioeconomy